World’s First On-site Integration of BioConcrete Manufacturing

Modern society relies upon concrete for our built environment - it is the second most used material on Earth after water. However, concrete accounts for 8% of our annual carbon emissions. This is due to the energy intensive, carbon emitting manufacture of cement, the glue that binds aggregate and sand together in conventional concrete.

BioZeroc is a biomaterials company that produces low-carbon concrete using bacteria. Our patented process uses this bacteria to bind aggregates and sand together into a material that performs as well as conventional concrete. This BioConcrete production process emits at least 85% less carbon, and has the potential to be carbon-negative once we incorporate waste materials into our bacterial feedstocks.

We are here to decarbonise concrete. This is a key step on our route to scale.